test_01

Through working with an internationally recognised organisation with expertise in Life Cycle Assessment (LCA), the East Anglia Master Thatchers Association hopes to gain recognition for UK produced thatching within environmental assessment methods for buldings such as BREEAM and the Code for Sustainable Homes (CSH) to overcome a significant barrier to the specification of thatch to new build markets in the UK.